S-Press - Revolutionising Rehabilitation

JT Rehab Ltd was set up by a senior physiotherapist with the aim of developing the most effective and inclusive rehabilitation devices, to help all patients achieve better outcomes after illness or injury. The S-Press is our first product. It is a portable leg strengthening device that is safe, comfortable, easy to use and provides therapeutic level, progressive strengthening. It will improve patient outcomes, shorten length of hospital stay, ease pressures on physio teams and provide more effective treatment options than are currently available in hospital and at home.